Colonial science and military service: The West India Regiments and circum-Atlantic networks of knowledge, c.1815- c.1900

This PhD focuses on the role of the West India Regiments (WIR) in projects of circum-Atlantic colonial science, particularly
exploration, botany and ethnology, in the nineteenth-century British Empire. Sitting at the interface of histories of science,
empire and the military, it also seeks to contribute to the 'decolonisation' of scholarly collections and academic knowledge. This is because the WIRs occupy a unique place in the history of British Empire in that they were almost entirely comprised
of men of African descent.
Britain first established the WIRs during the Revolutionary and Napoleonic Wars (1792-1815). They served across the
Caribbean, including in the continental enclaves of British Honduras (Belize) and British Guiana (Guyana). From the
1820s, they were also deployed at Sierra Leone, the Gambia, the Gold Coast (Ghana), Lagos and elsewhere in West
Africa. Numbering twelve at their peak, only a single WIR comprising two battalions remained after 1888. A third battalion
based in the South Atlantic island of St Helena briefly existed from 1897 to 1902. The final regiment was disbanded in
1927.
Initially, the WIRs' rank-and-file largely comprised of African men purchased from slave traders. When Britain ended its
formal involvement in the trans-Atlantic slave trade, 'recruits' came from foreign vessels captured by the Royal Navy as part
of its suppression activities. After slavery was formally ended in the British West Indies in the 1830s, the regiments
became increasingly African-Caribbean as local volunteers enlisted, although there were still enrolments from West Africa.
Despite their ethnic make-up, the WIRs were a regular part of the British army, armed, paid, rationed and uniformed (until
1858) like other foot regiments. They had white, mainly British, officers, although prior to the reform of the commission
system, it was cheaper to join the WIRs, which meant they attracted officers of lower socio-economic status, often seeking
personal advancement through a military career - and through participation in projects of colonial science.